The University of Huddersfield and Coburn Sliding Systems Limited KTP 23_24 R2

To design and manufacture an automatic 250kg straight sliding door gear system and an automatic multi leaf folding door system with built-in remote data capture to predict the life-cycle of the motor(s) using Artificial Intelligence techniques to detect faults in the system.